Smart medication management system for patient-centric medicine optimisation

The WHO reports that 50% of patients who are prescribed medication for long-term
conditions, fail to adhere to the prescribed regimen. As a result, non-adherence to medication
is a worldwide problem of striking magnitude, having a negative impact on the efficacy of
treatments, patients’ well-being and the use of healthcare resources. Patient non-adherence
costs the NHS more than £500 million every year. Recognising the pressing need to tackle the
problem, the NHS committed to the medicines optimisation agenda to adopt a more patientfocused
approach for patients to get the best outcome from their medicines. Protelhealth have
identified an opportunity for a universal smart medication management system, which can
deliver personalised medication support. It will provide a simple, cost-effective solution to
medication adherence by integrating with and into existing systems and connecting the
various stakeholders in the healthcare ecosystems whose support is necessary to provide a
patient-centric approach. It will increase independence, avoid re-hospitalisation, improve
treatment effectiveness and reduce mortality.